MusicHQ: Decibel Music Systems Head Quarters

MusicHQ is an innovative project that focuses on the feasibility of quick and easy transition from old relational databases to semantic databases for large big-data sets. The result will be a highly intuitive user friendly data system for everyday users with powerful back-end architecture.